Get Better Off (home energy saving)

Get Better Off is an innovative project that ties together existing control technologies and links them to the incoming smart meter rollout for the first time. This is an affordable home automation solution based on our Pay As You Save (PAYS) system, which will offer users unparalleled information and savings. By only charging users through the savings that have already been made, we encourage further savings through a positive feedback loop. Currently, home smart controls are unaffordable for the majority of customers, Get Better Off will change that.